Development of a novel system for medical waste

This project offers a new solution to reduce the cost, environmental impact and hazards
associated with disposal of hypodermic syringes and other medical ‘sharps’. The solution
involves development of a novel variant of the PyroPure technology. PyroPure is a unique,
innovative, micro-scale waste disposal and energy recovery system. The variant to be
developed will have a suitable capacity and performance characteristics for installation at
hospitals to process medical sharps waste.
The developed PyroPure system will be coupled with developments to the containers used to
hold waste sharps in order to reduce the overall costs involved substantially whilst enabling
the recovery of metal and energy from the process.
This global market for this solution in hospitals is estimated at £600 million and there are
substantial export opportunities including countries that lack medical waste handling
infrastructure. Hence this will contribute to reducing the high levels of infections in such
countries caused by needles that have not been fully sterilised and destroyed.